PATT Support for Ground Based Astronomy at the University of Birmingham

This grant is to enable astronomers at the University of Birmingham to travel to a range of ground based telescopes around the world to do interesting science (which is described in detail in other grant proposals).